Augnet: Using Internet Protocol as the SMS Data Communication System

UK SME Augnet has developed a revolutionary data communication system to address current challenges faced by the SMS industry. With a globally renowned team of industry and technology expertise, Augnet seeks to further advance its patented technology through this Industrial Research project.

Currently, SMS delivery cannot be tracked, creating a lack of compliance and overall mistrust throughout the value chain. Augnet's technology is a world-first, with the capability to track 100% of SMS message delivery, bringing the ability to instigate compliance, governance and quality standards. This transformative solution provides SMS originators with a strong alternative to the current outdated market provision.

As well as the formation of an industry-leading team and company advisors, including ex-Skype / Microsoft Senior Manager and international telecom leaders, Augnet has secured pre-seed investment from 16 industry expert investors demonstrating the capability to deliver this game-changing innovation to the market.